AI-Driven Dynamic Item Segmentation and Demand Forecasting for Advanced Manufacturing Supply Chains

This project will develop and test a prototype artificial intelligence framework that transforms how manufacturing supply chains manage inventory classification and demand forecasting.

Manufacturing businesses manage thousands of inventory items simultaneously, each with different demand behaviours. To forecast demand accurately, planning systems must first classify each item into the correct category and then apply the appropriate forecasting method. Today, this classification is done manually using static frameworks that are set once and rarely updated. When demand patterns change, the classification becomes outdated and forecasts become inaccurate, leading to too much stock of some items and not enough of others. This drives excess inventory costs, waste, stockouts, and supply chain fragility across UK manufacturing.

This project investigates whether machine learning can solve this problem by automatically detecting how demand for each item is actually behaving and continuously reclassifying items in real time. Rather than relying on fixed, predetermined categories, the AI system will group items into demand clusters based on live signals such as order frequency, variability, trend, and seasonality. As those signals change, items will automatically move between clusters without any manual intervention.

A second layer of the system will automatically select and apply the most accurate forecasting method for each cluster, continuously evaluating performance and adapting as patterns evolve. Together these two components create a self-optimising, closed-loop system that keeps forecasting models permanently aligned with actual demand behaviour.

The project will assess the technical feasibility of this approach by designing and building a working prototype, testing its performance against current methods, and evaluating how well it handles the kinds of complex, slow-moving, and intermittent demand items that cause the most problems in manufacturing supply chains. The project will also assess the commercial and operational viability of deploying this capability as a software product, including how it could integrate with the ERP and planning systems already used by UK manufacturers.

The cross-cutting nature of the solution means it is applicable across multiple sectors including Advanced Manufacturing and Clean Energy, both of which face the same core challenge of managing large and complex item portfolios with highly variable demand.

If successful, this feasibility study will provide the technical and commercial foundation for a UK-based software product that could help manufacturers reduce inventory waste, improve service levels, and build more resilient supply chains.